NIR dyes as optical filters in cosmetics formulation against oxidative stress

In today's market, sun care products are expected to be multifunctional providing nourishment and anti-ageing options as well as UV protection. Sun care global market is set to rise 6.4% by 2018, which currently accounts for 2% of global beauty and personal care industry worth of USD 454bn. Global skin-ageing care sales in 2015 were USD 115bn and forecast to rise to USD 154bn by 2021. Formation of the free radicals under sun exposure is one of the main reasons for skin ageing and skin cancer development. Common sunscreen formulations include antioxidants, ultraviolet (UVB/UVA) and broad band filters providing the protection from free radicals and sun burns. Solar radiation of vls/IR region can penetrate skin deeper. Upon vls/IR radiation, bio-molecules accumulated in skin and heat shock also induce formation of the free radicals. Current formulations are based on the reflection and scattering properties and almost on no absorption in the IR region except for water absorption bands. NIR absorbers (700-1500nm) can offer an alternative to the current formulations. The project is based on design, synthesis and characterisation of the novel optical filters capable of far-red visible and NIR absorption. The brief states that the synthetic methodology to be employed should enable the synthesis and the structural characterisation of NIR dyes with defined properties such as transparent/ off colour in the visible region and strong absorption in region of 700-1100 nm. A number of routes are available to prepare NIR dyes with the desired characteristics to meet the criteria outlines. Due to the nature of the product and potential for a wide variety of eventual applications possible, the dyes should provide no negative effect on the visual characteristics of the formation and can be turned to give the effect at a desired level.